UK Quantum Technology Hub for Sensors and Metrology

The Hub will create a seamless link between science and applications by building on our established knowledge exchange activities in quantum technologies. We will transform science into technology by developing new products, demonstrating their applications and advantages, and establishing a strong user base in diverse sectors. Our overarching ambition is to deliver a wide range of quantum sensors to underpin many new commercial applications. Our key objective is to ensure that the Hub's outputs will have been picked up by companies, or industry-led TSB projects, by the end of the funding period.
The Hub will comprise: a strong fabrication component; quantum scientists with a demonstrated ability to combine scientific excellence with technological delivery; leading engineers with the broad collective expertise and connections required to develop and use new quantum sensors. We have identified, and actively involved, industry enablers to build a supply chain for quantum sensor technology. As well as direct physics connections to industry, the engineers provide strong links to relevant industrial users, thus providing information on industrial needs and enabling rapid prototype deployment in the field. To establish a coherent national collaborative effort, the Hub will include a UK network on quantum sensors and metrology, which will also exploit the connections that Prof Bongs and all Hub members have forged in Europe, the US and Asia. This inter-linkage ensures capture of the most advanced developments in quantum technology around the world for exploitation by the UK.
Quantum sensors and metrology, plus some devices in quantum communication, are the only areas where laboratory prototypes have already proven superior to their best classical counterparts. This sets the stage, credibly, for rapid and disruptive applications emerging from the Hub. The selection of prototypes will be driven by commercial pull, i.e. each prototype project within the Hub must demonstrate, from the outset, industry or practitioner engagement from our engineering and/or industrial collaborators. We have strong industry support across several disciplines with the structures in place actively to manage technology and knowledge transfer to the industry sector. Particular roles are played by NPL and e2V. We will closely collaborate with NPL as metrology end-user on clock, magnetometer and potentially Watt balance developments with a lecturer-level Birmingham-NPL fellow contributed by Birmingham University and our PRDAs spending ~17 man-years in addition to 3-5 PhD students on these joint projects in the Advanced Metrology Laboratory/incubator space. E2v have a unique industrial manufacturing/R&D facility co-located within the School of Physics and Astronomy at Nottingham that has already catalysed the expansion of their activities into the Quantum Technology domain. Public Engagement conveying the Hub's breakthroughs will be a high priority - for example annually at the Royal Society Summer Exhibitions. In addition to cohort-training of 80 PhD students working within the Hub, the Hub will contribute to the training of ~500 PhD students via electronically-shared lectures (many already running within the e-learning graduate schools MPAGS, MEGS, SEPNET and SUPA) across the institutions within the Hub.
The Hub will create an internationally-leading centre of excellence with major impact in the area of quantum sensors and metrology. To widen the impact of the Hub and ensure long-term sustainability, we will actively pursue European and other international collaborative funding for both underlying fundamental research and the technology development.

Potential impact
The Hub will create an internationally leading centre of excellence delivering major impact in the area of quantum sensors and metrology. These technologies promise to revolutionise all of our lives in many diverse areas spanning from improved healthcare to reducing traffic congestion.
Short term economic impact will arise from the supply chain building activities in WP1-4. These will deliver novel world leading underpinning technologies such as fully wafer integrated laser systems, compact special purpose lasers, novel atom/ion chips, self-contained vacuum technology and advanced manufacturing techniques with uncommon materials. These components will immediately address specialist commercial markets (e.g. 1000s of research groups in cold atom research around the world), with the potential for significant future widening of this market. As we already have lined up numerous companies in various parts of the supply chain we expect a quick pickup of the technology.

Medium term economic impact is expected to arise from our quantum sensor developments. Here the anticipated disruptive nature of the sensor capabilities poses the challenge that not many markets exist for these devices besides defence, metrology, space and geophysics. The user-driven, engineering-led demonstration activities of the Hub are designed to address this challenge and actively pursue market-building activities. All engineering research linked to our Hub will be driven by user needs, promoting industrial adoption and generating social and economic impact, such as by reducing urban traffic congestion with better underground intelligence. We will use a significant fraction of the partnership resource for such activities, which we see as the essential step to build sufficient commercial confidence in a "spooky" and potentially disruptive quantum technology to unlock further industrial investment. This confidence in new quantum technologies will also lead to joint TSB-funded projects, in a potential second innovation stage of the Hub dominated by engineers and industry.
On a 10-50 year timescale, the sensors developed in this Hub could revolutionise a wide range of industrial processes, as diverse as: resilient communication networks; structural analysis, for example in aerospace; functional analysis, for example of electronic components; improved oil and gas recovery; CO2 sequestration supervision; construction work using underground space; assessment of water infrastructure; detection of sinkholes; assessment of the condition of dams in flood prevention. In addition, novel magnetic sensors for medical diagnosis on the cellular level and real-time imaging of brain activity could enable novel treatments of dementia and cancer, for example. Such sensors are also needed to develop functional biological systems in synthetic biology, and to enable novel human-machine interfaces with applications in, for example, the gaming market or in analysing skin types to match them with the most appropriate medications or cosmetics. We have assembled a range of industry and applied researchers in these areas, selected to transfer the Hub's outputs into real-world products.
Quantum technologies, and the underpinning fundamental science, are fascinating topics for outreach. The Hub's public engagement will include presentations in schools, at the British Science Festival, a dedicated outreach website, podcasts, and social media discussion. We will build on existing successful models such as Nottingham's "Sixty symbols" video project (http://www.sixtysymbols.com/), which has attracted >28 million views and >360,000 YouTube followers.
Overall, the technologies developed within this Hub have the potential to transform industries, medicine, and quality of life, by delivering products and markets with multi-billion to multi-trillion pound economic potential.